PROOF-IT Deep Semantic Learning System

Title: PROOF-IT Abstract: The PROOF-IT Phase 1 project will apply deep semantic learning and indexing technology on the provided Innovate UK Funded Projects dataset and existing publicly available Innovate UK guidance and advice documents. It will use the same underlying semantic learning engine to provide proofs-of-concept for several use cases, including: 1. automated tools for more efficient and accurate assessor allocation, 2. rapid, automated detection of undeclared resubmissions, 3. a partnering portal, to rapidly identify potential collaborative R&D project partners, and 4. more accurate answering of users’ natural language questions in FAQ/support/enquiry forum settings There will be 3 proof-of-concept interfaces demonstrated in Phase 1 - an integrated grant application centric system combining use cases 1 & 2, and two search interfaces for use cases 3 and 4. The PROOF-IT system will be built on RowAnalytics’ existing spot.my deep semantic learning system, developed in part with Innovate UK support, which has been used to efficiently semantically analyse, index and search large text collections such as scientific, patent & legal literature, e-retail listings to identify brand protection violations, image collections for predicting the effectiveness of digital advertising and even complex representations such as chemical structure data. The spot.my deep semantic learning engine requires no training and so is much more efficient, flexible, cheaper and easier to operate & use than other Machine Learning and AI approaches. While learning the deep semantic relationships between concepts, crucially it does not require re-training or curation of new controlled vocabularies when new or previously unencountered technical domains and keywords are required to be matched. It can semantically index huge document sets in minutes using standard GPU computing, and the system support tens of millions of keywords and billions of documents. Document sets can be continually updated using incremental indexing to make information available within minutes of it becoming available. Phase 2 of the project will build on these applications, scaling out the document sets to covered to the full text of all applications received and automating full semantic equivalence checks for undeclared resubmissions (even when wording has been changed to obfuscate similarities). An assessor allocation tool will also be built based on semantic matching of the set of available assessors’ resumes to the received applications for a call and knowledge of other attributes for the assessors that Innovate UK thinks relevant, e.g. number/type of existing projects, conflicts of interest, location etc. The user facing information search tools could also be extended to include context sensitive and semantically powered chatbots for dealing with routine user enquiries, support requests and general Q&A. The semantic engine would also provide a substrate for detailed analysis and correlation of projects’ thematic and/or application features with outcome metrics such as project forecasting accuracy and monitoring reporting scores.